Innovative approaches for the synthesis of y -arylamines to develop theragnostic systems

Fingolimod is a blockbuster drug, developed by Novartis as a receptor agonist, used to treat relapsing remitting multiple sclerosis (S1P1) and it has also been recently identified as a promising lead for the troponin-directed heart failure therapeutics. It belongs to the class of y -arylamines, pharmacologically relevant molecules, whose importance, and occurrence in several clinically approved drugs, makes the development of more efficient methods for their synthesis, a research priority. We contend that the improvement of the current method developed to obtain y -arylamines (metal-free, photoredox-catalysis HAA), including Fingolimod, and the development of an innovative synthetic strategies could provide fascinating opportunities to obtain a diverse range of y -arylamines as potential S1P1 agonists. Once developed synthetic protocol, these compounds could be used to develop theragnostic systems, fluorescent probes designed to elicit a fluorescent response after reacting with a target molecule, and to release the drug in the tissue of interest. Project Aims: this project will expand upon previous developed by Cresswell et al termed Photocatalytic Hydroamminoalkylation using Organophotoredox catalysis and flow chemistry as enabling technologies. (1) Develop & optimise general & scalable metal-free conditions for the modular synthesis of Fingolimod and analogues from styrenes and unprotected primary alkylamines precursors. This will involve using both photocatalytic and continuous flow approaches. (2) Develop & optimise an innovative synthetic way through Suzuki/Minisci reactions, starting from y -amino Bpins as precursors to obtain y-arylamines derivatives. (3) Design and development of boronate-based fluorescent probes linked pharmacologically active y-arylamines to detection of reactive oxygen species, whose high levels are implicated in the pathological and physiological processes of inflammatory disease. The project will expand upon previous developed by James et al termed ESIPT-based ratiometric fluorescence probe. In summary this project will: (1) deliver improved and new protocols for the construction of y-arylamines derivatives. (2) demonstrate the appeal & utility of the developed methodology within a pharmaceutical chemistry setting. (3) provide an alternative synthetic pathway for y-arylamines construction with scale-up attributes, relative to existing methodologies. (4) deliver of new theragnostic systems based on potential drugs and demonstrate the appeal & utility of the developed methodology within the pharmacology and clinical setting.